HYDRA Cryogenic - Collaboration Feasibility

Bulk carrier vessels are currently unable to transport CO2 or hydrogen cargoes safely. The transportation of CO2 or hydrogen cargoes by sea requires a purpose-built vessel. Very few such vessels currently exist. Construction of new vessels requires significant investment and also up to 4 years to complete (per vessel). The proposed Exagenica Research HYDRA Cryogenic project seeks to establish proof of market for a novel maritime engineering solution, with the potential to enable existing bulk carrier vessels to transport CO2 or hydrogen safely.

This would potentially transform shipping economics and also support Net Zero ambitions, by obviating the need for new vessel construction and facilitating long distance CO2 and hydrogen transport - in step with anticipated market growth for these commodities.